Extremal and Probabilistic Combinatorics

I will be working on a number of problems in extremal and probabilistic combinatorics. I will explore a range of areas and questions, including but not necessarily limited to the following:
- the behaviour of geometric random graphs, that is graphs arising from points chosen randomly in n-dimensional space, looking at the connectedness of such graphs depending on the probability distribution and the dimension;
- Saturation in graphs and hypergraphs, focusing on how the saturation number behaves asymptotically as the size of the graph tends to infinity; and
- Perfect and semi-perfect 1-factorizations of various families of graphs, such as complete graphs and discrete cubes.